Energy efficient and eco-friendly ventilation solution

At Isometric Outcomes our mission is to create products using a people and planet centred approach, incorporating sustainable design methods to design items that offer customers economic, environmental and social value. Humidex, an energy efficient dehumidifying ventilation device, is our first product. It is designed for use in bathrooms and to capture and recycle the rejected heat from humid air. The heat captured is used to pre-heat water that is instantly available for use during a shower. The primary benefits of Humidex are increased energy efficiency, reduced carbon emissions and mould prevention.It is suitable for installation in all property types and does not require any ducting network. We are undoubtedly at a crisis point both environmentally and economically. Fuel poverty is rising and our collective climate impact is increasingly evident. Our solution offers consumers an opportunity to reduce their energy costs and carbon emissions at a low-cost, high reward investment package.